The gut phageome as a driver for microbiome dynamics in critically ill patients

The human gut harbours a complex microbial ecosystem, termed the 'gut microbiome' that is stable in healthy individuals. However, in critically ill patients, the gut microbiome is often highly dynamic and is characterised by an overgrowth of opportunistic, antibiotic-resistant pathogens, like Escherichia coli and Enterococcus, which can cause difficult-to-treat infections. In this project we will characterise whether bacteriophages (viruses that infect bacteria) against these opportunistic pathogens are present in the gut microbiome of patients and whether the bacteriophages can infect and kill these bacteria in a model gut microbiome system. We will also determine whether there is a risk that bacteriophages can integrate microbial DNA in their own genomes and then transfer this to other strains of the same species, as this could potentially contribute to the rapid dissemination of important biological traits, including antibiotic resistance and virulence. With this project you will develop skills in microbiology, including in phage biology, and in DNA-sequencing based methodologies (metagenomics and bioinformatics). The data generated in the project may be used for the development of novel phage-based therapies to prevent and treat overgrowth of the gut by opportunistic pathogens.